Paua - Electric Fuel Card

Paua Electric Fuel Card will assess business models for an 'all-electric fuel card' for fleets and business drivers. We are seeking to free fleets from depot only charging and enable a greater proportion of their fleet to accelerate the transition to low carbon transport.